FibrePlus: Feasibility of a Cavitation-Enzyme Processing Supply Chain for Highly Fibrillated Cellulose from Agri-Food By-Products

The UK agri-food sector generates millions of tonnes of fibrous plant by-products annually, most of which are incinerated or sent to landfill. FibrePlus will establish the feasibility of a novel, scalable supply chain that transforms these low-value waste streams into highly fibrillated cellulose (HFC), a high-performance bio-based material with significant commercial value across advanced manufacturing sectors including packaging, advanced materials and agri-tech.

The project combines two complementary innovations: 1:Hydrodynamic mechanical cavitation for energy-efficient fibrillation of plant fibres and 2:Enzyme pre-treatment using immobilised enzymes that can be recovered and reused, reducing processing costs and eliminating enzyme residues from the product. Together these technologies offer a highly resource-efficient and commercially viable route to HFC than existing processes such as ultrasonication or high-pressure homogenisation, which are energy-intensive and difficult to scale.

FibrePlus will assess the technical and commercial viability of this integrated supply chain across two primary application areas. First, HFC will be evaluated as a biofiller in poly(butylene adipate-co-terephthalate); (PBAT), a leading biodegradable polymer used in flexible packaging films and single-use packaging applications. Firstly, incorporation of HFC addresses a critical performance gap in PBAT by improving tensile strength and modulus, enabling higher bio-based content without sacrificing mechanical properties. Secondly, HFC will be incorporated into paper pulp and formed into handsheets, providing direct validation of supply chain performance for the paper and board packaging sector and generating benchmarked data against prior work in this field.

The project draws on established expertise and prior Innovate UK investment through the HiFib and PhycoFib projects, extending proven fibre-processing knowledge into a next-generation, enzyme-assisted cavitation process with broader feedstock flexibility and improved economics.

End-user engagement from the paper and packaging sector will ensure supply chain validation is grounded in real manufacturing requirements. The project targets the advanced materials and agri-tech frontier industries, with outcomes transferable across packaging, automotive and construction supply chains.

FibrePlus will deliver the feasibility evidence, performance data and techno-economic assessment needed to attract further investment and scale a UK-based HFC supply chain, supporting the transition to resource-efficient, resilient and bio-based advanced manufacturing.